Innovative digital technologies enhancing citizen monitoring of breeding success of birds as monitors of environmental health

In times of extreme variability related to climate and anthropogenic forcing, monitoring change is becoming a substantial issue. The growth in citizen science is generating a rich source of new big environmental data. The project aims to enhance this national digital capability by producing low-cost and effective monitoring which has the potential to work in a transformative manner providing an early warning of demographic issues surfacing in wld birds that sit at the top trophic level within terrestial eco systems.